Loughborough University and Keystone Lintels Limited KTP 25_26 R1

To develop, integrate and deploy transformational AI enabled workflows within the engineering team, supporting resilient, agile information flows and decision making to deliver business growth. The project develops new R&D capabilities within Keystone Lintels, and acts as a template for the rollout of new technologies within the wider company.